Democratic police reform in the hybrid political systems - Insights from Georgia's patrimonial legacy

This study explores the challenges of implementing democratic police reform (DPR) in countries with a patrimonial political landscape using Georgia as a case study. Patrimonialism, rooted in practices like corruption and lack of transparency. In such systems, political elites seek to control law enforcement to protect personal interests and maintain power. Democratic policing, in contrast, prioritizes serving the public rather than individual elites. In a democratic system, police appointments, promotions, and discipline adhere to legal regulations rather than personal connections or political loyalty. The study identifies a lack of comprehensive analysis linking patrimonial political landscapes to DPR success.

This project challenges mainstream police reform strategies for emerging democracies and introduces innovative concepts regarding patrimonial political contexts and police reform, proposing that formal implementation of democratic police reforms not always overcomes the patrimonial legacy and in some case it has a counterproductive effect, shaping the police to serve the elites than the people. Georgia's experience during two major political periods-The Rose Revolution (2003-2012) and Georgian Dream governance (2012-2023)-serves as a case study.

Rose Revolution (2003) was the biggest political transformation in post-Soviet Georgia. Post-revolutionary government brought fast and radical reforms in the police, clear the system from corruption and enhance an operational effectiveness. However radical reforms eventually resulted in a coercive police system with political influences. In 2012, the Georgian Dream party won election pledging to reform the criminal justice system and establish a people-centered police force, marking a departure from post-revolutionary legacy.